University of Northumbria at Newcastle and Parker Hannifin Manufacturing (UK) Limited

To establish customer-centric innovation processes, through the redefinition, and redevelopment and commericalisation of the industrial filtration products as a highly differentiated and global product range.